Enhancing Heat Transfer in Porous Metals through Optimisation of Flow Resistance

Thermal management has become a critical issue in electronics because of increasing volumetric power densities and the harsh environments in which they are deployed. Active cooling is often required for high rates of heat dissipation because conventional passive cooling techniques are inadequate. Porous metal has been demonstrated to be highly efficient and cost effective in heat dissipation by forced fluid cooling. A main problem impeding its wider application is the high pumping power required to move the working fluid through the cooling device due to its large resistance to fluid flow.

This project sets out to address the scientific and technical issues in thermal applications of porous metals manufactured by the space holder methods, which have distinctive porous structure and unique heat transfer behaviour. The aims of the research are to understand the mechanistic relationships between flow resistance, heat transfer and pore structure and to develop technologies to create tailored porous metal structures for significantly enhanced heat transfer performance with minimised flow resistance. A combination of manufacturing, properties characterisation, modelling and process development will be carried out to identify the fundamental structural properties underpinning the thermal fluid behaviour in porous metals, to quantify their effects on heat transfer coefficient and fluid flow resistance, and to design and create heterogeneous porous structures for a step change in overall active cooling performance.

The global market for thermal management products is more than $10 billion with an annual growth rate of 6.8%. UK has a significant share in this market and is one of the leaders in developing new materials and technologies for active cooling devices for electronics. This project will provide scientific understanding and technical development underpinning the design and manufacture of a promising class of porous metals that are currently being developed by industry for thermal management applications. This research will ensure that UK maintains the leading position in this niche field. This research will also benefit the research and development of non-thermal porous products for environmental and energy applications, e.g., sound absorbers, porous electrodes and catalyst supports, where flow resistance has a deterministic effect.

Potential impact
Thermal management of microelectronics is an important issue in many branches of industry, such as computer, renewable energy and telecommunications. The global market for thermal management products is more than $10 billion in 2014, with an annual growth rate of 6.8%. Thermal management hardware accounts for 84% of the total thermal management market. Porous metals have been demonstrated to be a competitive microfluidic material for use in compact heat exchangers for active cooling, passive cooling and heat recovery.

This project tackles key scientific issues and technical challenges in the design and manufacture of porous metals for thermal management applications. Mechanistic understanding of the fluid flow and heat transfer in porous metals will provide a scientific basis for optimising the design of the porous metal compact heat exchangers for significant enhanced heat transfer performance. The techniques developed for creating heterogeneous structures, if successful, can result in a step change in the overall heat exchanger performance, i.e., high heat transfer efficiency coupled with low pumping power requirement.

The industrial communities involved in thermal management, especially the industrial project partners involved in this project, will benefit directly from this research. The new technologies developed in this project for manufacturing heterogeneous porous structures can be exploited by porous metal manufacturers and process developers. The principles established in this research can be applied to the design and manufacture of compact heat exchangers for active cooling and waste heat recovery, making significant improvement to the heat transfer efficiency.

The manufacturers and developers of porous metal products for non-thermal applications will also benefit from the research. For example, the performance of sound absorbers, porous electrodes and porous catalyst supports all depends on their resistance to fluid flow. The knowledge accrued from this research is transferrable to these areas.

This research will likely generate new patents in low-cost technologies for manufacturing porous metals with heterogeneous structures. We have an outstanding track record in commercial exploitation of university research. We will work with the industrial partners to commercialise any technologies and products arisen from the project, ensuring that UK maintains the leading position in this niche field.